University of Brighton and IPC Construction Limited KTP 21_22 R2

To develop and implement business security and legacy strategies, underpinned by a talent strategy, CSR culture enhancement and marketing & branding strategie.